Pathios: Development of a CNS penetrant GPR65 inhibitor as groundbreaking and first-in-class immuno-oncology therapy for the treatment of brain tumours in adults and young people

Pathios Therapeutics is a drug discovery company that was established in 2017 by a team of experienced pharmaceutical industry professionals and biotech entrepreneurs. Based in Oxford, UK, and part of the M:M Bio (Molecule 2 Medicine) ecosystem, the company is founded upon a deep understanding of the biology of tumour-associated macrophages (TAMs).

There is a huge need to improve the standard of care in brain tumour therapy. Even immune checkpoint inhibitors (ICIs) targeting PD1/PDL-1, which have delivered benefits in other solid tumours, have shown limited success so far in brain tumours, likely due to their limited CNS penetration and their restricted effect on the innate immune system. Brain penetrant GPR65 inhibitors targeting the immunosuppressive innate immune system (microglia and TAMs) have the potential, on their own, to restore innate anti-tumour immunity which can re-activate T cells via increased antigen presentation and the release of anti-tumourigenic factors.

Current therapies are not curative with debilitating side-effects driving an urgent need for new treatments.

In this project, Pathios aims to rapidly develop and validate CNS-penetrant agents that target GPR65, an immunosuppressive receptor activated by tumour acidity expressed on innate immune cells to augment local immune responses and leverage the power of the immune system in eliminating cancer.

Once developed, Pathios' treatment is expected to improve overall patient outcomes and standard-of-care, delivering transformative therapies by opening new markets and generating revenues and investments which benefit the UK economy.